Evaluating a pilot intervention development programme utilising respiratory monitoring to prevent drug-related deaths

Scotland has one of the highest rates of drug-related deaths (DRD) in Europe, primarily due to opioid-induced respiratory depression. The RESCU study is a mixed-methods observational cohort study aimed at addressing this crisis by evaluating the feasibility and acceptability of a chest-worn accelerometer sensor to monitor respiratory patterns in people who use drugs (PWUD). The goal is to determine overdose response trigger points and assess the device's integration into intervention pathways through engagement with stakeholders, including third-sector organizations and first responders.

Methods:
RESCU recruited 70 participants from an injection equipment provision site in Dundee between February and December 2022. Participants were provided with a sensor and gateway device to record respiratory data over a four-week period, alongside self-reported substance use logs. Weekly data downloads facilitated retrospective analysis.
To assess the device's acceptability, semi-structured interviews and focus groups were conducted with participants (n=21) and stakeholder groups (n=8). Reflexive Thematic Analysis, alongside the COM-B model and Normalization Process Theory, was employed to evaluate barriers and facilitators of device adoption.
Accelerometer-derived respiratory data were analysed using developmental algorithms to measure respiratory rate, frequency, and duration of apnoeic episodes.

Results:
During February - December 2022, 70 participants had completed or partially completed the study protocol. 8,614 apnoeic episodes of >10s duration were detected at the highest probability level in 6,202.08 hours of respiratory data. No events leading to interventions occurred during monitoring. Experiences with overdose or drug-related death were identified in current qualitative data as motivating factors for device wear.
First responder groups stressed the importance of patient choice and device accuracy.